BioBLEND: Carbon-negative fertilisers for UK cereal production

UK cereal production generates 2.3 million tonnes of CO2 equivalent emissions annually, with nitrogen fertilisers responsible for 64% of this carbon footprint. Rising fertiliser costs and increasing pressure from food companies to reduce emissions create urgent demand for sustainable alternatives. This project develops an innovative biochar-based fertiliser range that reduces farm emissions while maintaining crop yields.

Research and Impact: The project involves comprehensive field trials to validate performance against conventional fertilisers. Real-time monitoring systems measure soil emissions and nutrient status, while independent life cycle assessment quantifies environmental impacts.

Success will demonstrate how agricultural innovation can simultaneously address climate change, soil health, and water quality challenges.

The project brings together agricultural companies, farmers, biochar producers, and leading research institutions, ensuring practical solutions that farmers can adopt across England's cereal growing regions.